NuSORT - Innovative Application of Machine Vision and Robotic Control for Nuclear Waste Sorting and Segregation

The NuSORT project combines NUVIA Ltd's expertise in the manual and semi automated sorting a segregation of nuclear waste products and their tried and tested radiometrics instrumentation, data processing and software currently used on nuclear waste management applications around the world with the latest innovations in industrial automation, machine vision, machine learning and robotics control systems provided by Peacock Technology Ltd who supply this technology on a commercial basis to the oil and gas, agricultural and food processing sectors.